Understanding London's Resident Metabolism

In biology, metabolism refers to the chemical transformations occurring in the cells of an organism which allow it to survive. The concept has been applied to cities before (see Kennedy et al., 2007 or Gandy, 2004), but this project will adopt a slightly narrower definition to consider the role of the population transformations associated with residential dynamics in the health of the city.
Individuals embody social, cultural and economic capital and where homophilic tendencies lead to clustering, this capital permeates the city leading to the distinct characteristics of neighbourhoods. In London, while these tendencies have led to areas like Stamford Hill, Brixton and Mayfair all conjuring quite different images, the city is not static. A constant but spatially and temporally varying residential churn means that the flows of people are continuously evolving the city with varying implications.
For some, inhabiting the city means jumping on a socio-economic escalator (Fielding, 1992, Champion et al., 2013), but the speed and direction of this escalator is not universal. Residential mobilities within the city will interact with the socio-economic escalator, and in turn these interactions will help to characterise neighbourhoods, however, our knowledge of this process is limited. An understanding of this is vital if we are to fully appreciate the likely long-term prospects of new large scale residential developments such as the Queen Elizabeth Olympic Park and Old Oak Common - c.35,000 homes.
Against a macroeconomic backdrop of economic uncertainty and a housing affordability crisis in the city, this project will seek to fully understand the structure and processes of residential mobility amongst different (socio-economic) population groups within the city, paying particular attention to the implications for new large-scale residential developments.
The core of this PhD will be in the analysis of key migration and residential mobility datasets to unpick the evolving population dynamics within the city and the implications this has for its social, demographic, economic and/or cultural wellbeing. It is expected that innovative computational and quantitative analysis methods will be developed to define, for example, micro-level community areas based on local residential mobilities.